Advisory for new software product

We are building business management software for companies that provide bespoke products and services. In order or progress this exciting opportunity, we require an advisor to help us reorganise our business, provide technical guidance, and help us identify our market.